In-Situ Monitoring of Tritium and Carbon 14 in Groundwater

Monitoring Tritium in contaminated groundwater at nuclear sites using conventional techniques is slow, costly and has associated health and safety issues. In this project we plan to develop a novel Tritium detection technique which will provide fast sampling, at lower costs and using methods which reduce worker exposure to contaminated groundwater samples. Our technique hopes to provide test results in 1 day, compared to the current 2- 4 weeks by the conventional method, and may ultimately permit high-frequency, long-duration remote sampling of Tritium down bore-holes. If the technique is successful then it could be extended to provide a Carbon 14 detector for us at problem sites and at geological disposal facilities.